Corporate Policies and Asymmetric Time Horizon

Our primary objective would be to analyse corporate decisions and its impact on a firm's capital structure when managers and owners have different time-horizons, using a contract-theoretic framework as well as relying on insights from behavioural theory.